Multiscale modelling of viral diseases of livestock

Technical abstract
Biological processes occur at multiple scales, ranging from the molecular level to whole populations. Mathematical modelling provides a powerful tool for understanding these processes and for integrating them across scales. In this project we will develop mathematical models for the dynamics of viral diseases of livestock at a range of scales. In addition, we will develop appropriate statistical methodologies to estimate parameters and draw robust inferences about the underlying biological processes. Examples include: scaling from transmission experiments to spread of viruses within farms to spread at a regional level; characterizing the influence of antigen properties on the immune response in cattle; quantifying the risk of transmission from airborne spread and livestock movements; and investigating the mechanics of protein-induced viral-budding.